The Department of Science and Art Revisited: The South Kensington Museum (1830-1909)

This project will investigate the origins and early history of the South Kensington Museum (SKM), the institution that later split into the V&A and the Science Museum. The project will put this pioneering museum project into context, locating it within wider British and European models of educational reform embraced by the commissioners of the Great Exhibition of 1851 and the government's Department of Science and Art.